A Chronopolitical and Decolonial Study of Glossing Trends in Contemporary African Literature & Ritual Union, an African speculative novel

Glossing as defined by Rashkovsky (1999) refers to the explanation of the meaning of a word.
Throughout this research, the term glossing will refer to the in-text translation of indigenous
African languages into English in Anglophone African fiction i.e., dialogue, idioms, metaphors
and figures of speech. The central premise of this study expands on a phenomenon Serpell
(2017) observes about glossing in African literature. In this observation, Serpell (2017) raises
several significant questions, the first of which outlines the challenges African writers confront
when considering glossing, '[...] when African writers talk about glossaries, we don't just
2
exchange tips. (How long? How comprehensive? By whom?) We talk about whether to
include one at all, whether to offer glosses within the text or omit all glossing entirely. To gloss,
or not to gloss? That is the question.' Serpell's (2017) second question interrogates the
positionality and coloniality that underpins African fiction and its glossing expectations in the
global context, 'It is remarkable that this Sisyphean debate is still happening more than fifty
years since the first conference on African literature. It seems that decades of explanation have
not yet resulted in a global "common knowledge" of African words and ideas that would make
glossing redundant.' There is a suggestion here that African fiction embodies a certain
'perceived newness' in written literary history that makes readers, critics and scholars approach
it as perpetually other. There is therefore almost always an expectation on African writers to
gloss. What we currently know about glossing in academia has been mainly engaged in the
linguistic context. There is, however, a large volume of literature that explores translation in
African literature for instance, in Thick Translation, Appiah (1993) writes about in-text
translation strategies that place texts under translation within their specific cultural and language
contexts using annotations and explanations while Adejunmobi (2014) discusses translation and
the postcolonial identity. Adejunmobi (2014) goes on to classify the types of translatory
strategies in African fiction, further explaining how these strategies continue to confirm the
hegemony of European languages in contemporary African fiction. While the aforementioned
studies and the many others not listed are useful to this research, there is a significant lack of
literature that specifically considers the intersection and connection between African fiction,
glossing, coloniality and time. In fact, the only other research in the general ambit of this study
is Bandia's (2014) extensive Translation as Reparations which 'confirms the place of translation
theory in literary criticism and affirms the importance of translation in the circulation of texts,
particularly those from minority cultures, in the global marketplace.' This study will therefore
be a critical contribution to translation, African literature and African literary studies by
3
addressing the present gap in the research. The accompanying novel will not only be a creative
export worth independent study, but the study's findings will also act as a basis for further
cultural and academic inquiry that considers the intersection of varying social phenomena and
their effects on creative output.